Automated processing system for aerospace electrical wire harness production

The aim of this project is to fully automate a range of initial processes undertaken in the manufacture of complex aerospace electrical wiring interconnect systems (EWIS). Current EWIS production methods are highly labour intensive. This project will deliver a fully automated state-of-the-art system that will undertake all stages of wire processing up to the point of connector insertion. The project outcome will provide an innovative product that will facilitate wire harness production by utilising automation to increase productivity, reduce lead times and costs, whilst maintaining a zero defect quality standard. Manufacturing efficiency requires precise scheduling and a reliable process that can consistently meet production demand variations currently found in industry. The automated wire preparation and management system will enhance harness production facilities and allow companies to meet world class manufacturing standards of excellence.